PowerAll Swap-Out Alternator

PowerAll Ltd was formed in 1979 when it began as a specialist manufacturer of electronic control solutions for a wide range of applications, developing over the years into a modern, innovative business achieving circa £1m sales p.a. This project is based on the need for alternative sources of power in vehicles fitted with a wide range of applications - for example, mobile canteens, mobile repairs, emergency vehicles. Currently, the alternative electrical source is provided by a generator then linked to specific equipment, i.e. compressors, welding and power tools. To address this PowerAll have been testing the technical feasibility of installing a second alternator into the host vehicle with some success. However, due to serious space limitations in engine bays due to design requirements and additional equipment i.e. air conditioning, the number of vehicles suitable for such a solution is seriously limited. The answer is to design and develop a generic 'Swap-Out' Alternator that can replace the originally installed alternator. The Swap-Out will be capable of providing multiple electrical power outputs, dependent upon the customer requirements and cover the majority of major manufacturers commercial vehicle fleets. Such a development will be highly innovative and when completed will have global market potential, significantly impacting on PowerAll's performance with the consequential benefits to the national economy.